Innovative analytics and visualisation software for investment professionals to speed up analysis of financial models 2-3x, improving productivity

UK-based fintech SME Finome is led by a project team of Viacheslav Lavrentyev (project lead) and Dev Dutta (technical lead).

Within private capital markets, productivity and efficiency are low, in part due to reliance on Microsoft Excel. Investment professionals are spending hours every day on manual and error-prone work with financial models, which, across the industry, implies multi-billion-pound spend. Such reliance on Excel is precarious, as just one small mistake can lead to catastrophic losses for investors. Low productivity also contributes to deteriorating employee well-being, with many investment professionals considering leaving the industry to avoid burnout. The continued lack of modern, advanced software tools for investment analysis inevitably leads to insufficient risk assessment, missed investment opportunities, and, therefore, lower returns to investors.

Finome has noted these challenges and is developing Waterfalls, business intelligence software for investment professionals that converts Excel calculations into financial bridges, speeding up the analysis of custom financial models by 2-3x. Waterfalls adds an analytical layer to Excel, enabling users to effortlessly read financial models, automate critical analysis and create flexible dynamic visuals. Unlike existing offerings, which either rely on limited pivot table logic or push users to construct models outside of Excel, Waterfalls will be compatible with custom financial models of any format and complexity. The long-overdue digitisation of currently manual workflows will also improve employee well-being.

Finome's mission is to boost the value for money UK pension scheme members get for private capital management services. This directly aligns with the critical objective of the Mansion House Compact, which is increasing the public's return from private markets.